Novel Engine for Zero Carbon Fuels

This is a feasibility study for a radical new engine type to be able to efficiently burn ammonia and/or hydrogen. The engine will feature low friction elements to increase its efficiency to account for the low volumetric energy content of the zero carbon fuels. It will also include features to mitigate the low flame speed of ammonia to reduce or eliminate unburnt ammonia in the exhaust. The project will produce a running engine capable of demonstrating the efficient combustion of ammonia.